A Framework for Learning? Adoption and Adaption of the Design Studio

Architectural education is founded on the ideological principles of social learning, independent reflection and practical skills acquisition (Schön, 1985). The studio remains the primary pedagogy of architectural education in the UK (McClean, 2009) and dominates both as a physical and symbolic environment where students are expected to conduct most of their learning (Anderson, 2013). At the University of Bath (UoB), the Critical Method (CM) described by Darke (1979), Brawne (2003) and Wright (2011) has been explicitly adopted as the dominant architectural pedagogy. CM is derived from Popper's (1963) critical rationalism, an interpretation of the scientific method that advances falsification rather than verification, through a process of conjecture followed by critical analysis.

The aim of the research is to understand student attitudes and values towards sustainability, how these are incorporated into design work in a critical design studio context founded on CM. Considering a 'bottom up' approach, the research will describe the challenge of sustainability from the point of view of the independent learner. The research has the following objectives:

- To reveal student attitudes towards sustainability in the critical design studio
- To establish the depth of learning in sustainability and to what extent its influence on design activities and outputs
- To place sustainability within the context of a critical learning environment from a learner perspective and identify barriers to its implementation
- To develop tools and pedagogies for the integration of sustainability in the design studio

The research will adopt a predominantly ethnographic methodology in the first phase. The Master of Architecture course at the University of Bath will provide the context for this study and this phase will develop a baseline understanding of sustainability in the architectural design studio. The second phase will involve the creation of pedagogic tools and a framework for effective integration of sustainability in the design studio to be tested and developed through a process of action research. Its implementation will be considered across the wide variety of architectural curricula in the UK.

The initial phase of the research will take place of the course of a year between October 2016 and May 2017 mapping the M.Arch students progress through their final year of study. The second phase will begin in September 2017 and complete in 2019.

The research will provide new insights into sustainability in the design studio from a learner perspective, currently absent from the literature. Furthermore, it will contribute to the growing discourse on how best to educate designers for the environmental challenges of the future. The research will have impact beyond architecture and will provide transferable pedagogies for engineering and design education.

References

ANDERSON, J. Undercurrent: Swimming away from the design studio. Proceedings of the first international conference of the Association of Architectural Educators-AAE:(un) common currency. Nottingham Trent University, UK. Available: http://architecturaleducators/. wordpress. com/conference-2013/conference-2013-papers/(accessed: 21 July 2014), 2013.
BRAWNE, M. 2003. Architectural Thought: The Design Process and the Expectant Eye, Oxford, Architectural Press.
DARKE, J. 1979. The primary generator and the design process. Design Studies, 1, 36-44.
MCCLEAN, D. 2009. Embedding learner independence in architecture education: reconsidering design studio pedagogy. Doctor of Philosophy, Robert Gordon University.
POPPER, K. 1963. Conjectures and refutations, London, Routledge and Kegan Paul.
SCHÖN, D., A. 1985. The Design Studio, London, RIBA Publications Ltd.
WRIGHT, A. 2011. Critical Method: A pedagogy for design education. Design Principles and Practices, 5, 109-122.